Curating New Media Art - Networks and Collaborations

New media art is a dynamic set of artforms using computer technology, including net art, interactive video installations, and software art. This artwork sometimes uses only the internet as a means of distribution, and is often misunderstood by curators and art critics. Some museums and galleries have started exhibiting new media art, and have effectively reached new audiences by understanding new artists and their ways of working. Others have struggled with exhibiting artworks which might have a new means of distribution, might be participative, activist, or might evolve over time.

Sometimes the artworks fall into the gaps between curatorial departments, and sometimes curators are simply unaware of the artwork itself, or of the different histories of new media art, from conceptual art, or video art, to activist media histories. Sometimes the web site of a gallery is regarded only as a marketing tool, rather than being an exhibition site for art.

The CRUMB resource aims to help curators, academics and arts workers with these new challenges, by sharing examples of projects, by curating exhibitions of new media art, and by publishing analytical writing on the different histories of new media art. CRUMB has an international network of specialists in the field, and has undertaken consultancy for the Arts Council of England, amongst others.